Novel Nano Paint Precursors (N2P2)

It is proposed to apply the Polyfect process in a new way to develop novel precursors for the formulation of new coatings. These novel materials will be based on polymer emulsions and inorganic nanofillers and it is hoped that improved properties will result with additional benefits of improved sustainability and a reduced carbon footprint compared to conventional products.